Neurocognitive Mechanisms of Mathematical Development

The proposed research aims to delve into the neurocognitive mechanisms underlying mathematical development, particularly focusing on facilitative mechanisms and diminishing factors. Facilitating mechanisms such as executive functions (EF; working memory, inhibitory control and cognitive flexibility) and self-regulation might be diminished by factors such as mathematics anxiety (MA). MA, characterized by strong negative emotions compromises EF and becomes detrimental to mathematical processing and learning. Despite its impact, the developmental mechanisms modulating regulatory and cognitive processes to mitigate its effects remain poorly understood in children. Consequently, it is unknown whether the maths failure begins first or the anxiety. Addressing this gap is crucial for early mathematical development, educational and economic progress, given the essential role of mathematics in today's job market and day to day decision making using basic reasoning ability and cost-benefit analysis.
All research data pertaining to this project have already been collected. This project comprises six main goals: analysing and writing up three manuscripts from completed PhD data, producing a fourth manuscript using electroencephalography (EEG) and electrocardiography (ECG) from a parallel project, learning functional near-infrared spectroscopy (fNIRS), obtaining teacher training and certification, fostering collaborations between research, education, and policy, and preparing future fellowship applications.

The manuscripts will investigate the development of physiological regulation mechanisms related to MA in children, filling gaps in methodological procedures and understanding developmental trajectories. Additionally, they will explore on-task regulation during mathematical tasks to unveil state-level variability across children. Utilizing Bayesian statistics, the project aims to tease apart small effects and address sample size challenges often observed in developmental populations. This will produce an impactful understanding of anxiety onset during learning and performance in mathematics to better direct educators on avoiding anxiety during mathematics.
Further, a completed study on neurocognitive markers related to arousal and regulation during symbolic learning, utilising mixed measures such as EEG and ECG will be written up ready for publishing. This fellowship, in collaboration with Dr. Mojtaba Soltanlou and Professor Roi Cohen Kadosh's labs, will contribute to understanding neural pathways influencing mathematical operations, paving the way for future research exploring brain-body connections in mathematical education. Moreover, it will set foundations for crucial future interventions targeting specified mechanisms, similar to a previous collaboration (Scerif et al., 2023; Scerif et al., 2024), however, including regulatory mechanisms.
The fellowship will also involve learning fNIRS techniques, attending workshops and conferences, and obtaining teaching certification. Dr. Soltanlou's expertise in mathematical cognition and anxiety, coupled with Professor Roi Cohen Kadosh's knowledge in mathematical cognition, attention and learning, will guide the scientific progress and facilitate significant advancements both in the educational neuroscience field, and my own academic career.
Through this, I aim to build a foundation for understanding the development of an anxiety disorder from its earliest stages and provide avenues to circumvent its later development. Overall, I hope to deepen our understanding of mathematical development from an embodied approach, considering the brain-body question, and inform educators, educational policies, and bridge the gap between research and practice, ultimately driving progress in education and societal development.